Remote sensing the dynamic solar-terrestrial interaction

The visible Universe is 99.999% plasma, a state of matter consisting of freely flowing electrically charged particles contributing and affected by electromagnetic fields. Over large scales, plasmas from different sources cannot mix. This means plasma environments across the universe (such as stars, accretion disks, and stellar-wind bubbles) feature sharp boundaries, typically large-scale thin sheets of electrical currents. Such boundaries are in almost constant wave-like motion, akin to waves on water or the membrane of a drum. These surface waves control how energy passes through the boundary, hence understanding how they process external driving has critical and universal applications.
The most-accessible space plasma environment is Earth’s magnetosphere. Its boundary, the magnetopause, is the interface between our planet’s magnetic field and the solar wind plasma blowing off the Sun. The magnetopause moves substantially in response to solar wind driving, with its surface waves affecting many regions within our magnetic shield such as radiation belts, northern/southern lights, upper layers of our atmosphere, and even electricity in the ground. It therefore contributes to space weather: how the changing environmental conditions in space pose a risk to our infrastructure and technology.
Currently, the magnetopause can only be observed when encountered by specially designed spacecraft. However, the upcoming SMILE mission will image the magnetopause for the first time through soft X-rays emitted via charge exchange. At the same time, several space plasma missions will continue orbiting Earth. Therefore, this period offers unique opportunities to measure the drivers, response, and impacts of magnetopause motion from space through several means. I will capitalise on this to revolutionise our understanding of the controlling effects that wave-like magnetopause motion has on our space environment.
Through computer simulations of how magnetopause boundary motion controls the emission of soft X-rays, we will ascertain what the SMILE mission should observe under different solar wind conditions. As soft X-ray emissions are predicted to be weak, we will bring advanced and innovative interdisciplinary methods in data-driven statistics and machine learning to the SMILE mission, developing software helping it resolve magnetopause motion when standard methods cannot. These tools, shared openly with the scientific community, will empower researchers to achieve more with the SMILE mission.
Applying this software to some of the first SMILE X-ray data we will demonstrate the first remote sensing of magnetopause dynamics, validated against spacecraft observations. Over the first two years of the SMILE mission, we will build up statistics of the length and time scales over which the magnetopause typically moves and how these result from the boundary accumulating, guiding, and filtering external driving by the solar wind. Finally, by combining remote observations of boundary motion with spacecraft measurements of the global wave response, we will determine the large-scale impacts that magnetopause dynamics have within our magnetosphere.
This programme will greatly enhance the SMILE mission’s scientific capabilities, advancing our understanding of key physical processes that contribute to the threat of space weather. It will also provide crucial new insights, through the combined novel measurements, into how plasma boundaries control their systems by processing external driving. This will have applications to diverse environments throughout the plasma universe, leading to greater knowledge of the motion, forces, and energy transfer that dictate the evolution of these systems.